SeeGull - AI tools to improve logistics productivity

Our project, "SeeGull: AI Tools for Enhanced Logistics Productivity," utilises cutting-edge artificial intelligence technology to transform transport and logistics resource monitoring and allocation. By deploying AI algorithms and strategically placing cameras throughout logistics facilities, our system aims to improve logistics efficiency through increased transparency and observability.

**Key Innovations:**

* **Activity Analysis**: SeeGull's AI system continuously analyses visual data from multiple camera feeds to detect movements of forklifts, pallets, and lorries. This data helps identify operational bottlenecks and provides valuable insights for performance optimisation.
* **Anomaly Detection**: Using advanced computer vision algorithms, our AI can identify anomalies within the warehouse, such as unexpected obstructions or prolonged dwelling. This ensures the maintenance of safety protocols and the smooth running of operations, reducing costly errors and accidents.
* **Resource Allocation**: SeeGull's system predicts and plans resource allocation, including forklifts, personnel, and storage space, by utilising historical and real-time data. This dynamic resource allocation enhances efficiency, minimises bottlenecks, and optimises overall logistics performance.
* **Scalability**: Our platform is designed to seamlessly expand as more warehouses and storage areas are covered. The addition of more cameras enhances the system's intelligence and efficiency, making it a valuable investment for businesses of all sizes.
* **Integration and User-Friendly Interface**: Recognising the importance of ease of use in the logistics industry, our design focuses on integrating seamlessly into the daily workflow of facility managers and operators. It can be integrated with existing warehouse management systems to provide a unified source of information, simplifying the transition to a smarter, safer, and more efficient logistics operation.
* **Collaboration and Visibility**: We incorporate collaborative features that facilitate communication and transparency, allowing users to log and share actions and activities, ensuring enduring visibility throughout the logistics process.
* **Compliance and Audit Trail**: SeeGull provides comprehensive information logging, simplifying safety and regulatory compliance for businesses. This feature streamlines the reporting and auditing process, reducing administrative burdens.

In summary, our project leads the way in logistics innovation, combining AI, computer vision, and predictive analytics to enhance safety and efficiency. By delivering real-time operational insights, anomaly detection, and adaptive resource allocation, our solution empowers logistics companies to optimise their operations, reduce risks, and achieve greater transparency and observability throughout their facilities. This not only improves safety but also enhances overall efficiency, providing businesses in the logistics industry with a significant competitive advantage.